Clinical Proof of Concept of Agluna Silver Antimicrobial Cardiac Pacemakers

This project will target development of a pacemaker device treated with Agluna® silver ion antimicrobial surface technology. A parallel development will target a biocompatible, anti-microbial surface on a novel cardiac device. The project will catalyse development of Accentus Cardiac within the South Wales medtech cluster.